The Determinants of Gendered Experiences of NEET Youth in Bangladesh

The student will be embedded within the ILO Youth Employment Programme and the University of Cambridge. The supervisory team are already engaging around the issue of youth employment, self-employment, and how to get young people into work. Through this collaboration, the student will have access to a new international dataset from the ILO, which offers a unique opportunity to generate new findings on this topic. The supervisory team will have quarterly meetings to update and align expectations, and develop new ideas and lines of research. The student will have the advantage of there being a strong interest in the work they are producing, they may have the opportunity to publish their findings with the ILO. The student will benefit from the high level policy networks that the team have developed.

Knowledge exchange
The ILO has an interest in increasing the understanding of youth labour markets including young people's perspectives, including their expectations, aspirations and experiences. The ILO is committed to ensure the voices of the most marginalised young people are heard. The supervisory team in Cambridge is building strength and establishing collaborations with partners who share an interest in understanding the youth employment challenge and engaging in policy discussions on how to best address this. The ILO offers access to critical policy discussions, while Cambridge offers the opportunity for an in-depth qualitative study in combination with the survey work which will be done. The understandings generated will be used to inform and influence youth employment policies within the international development community. Knowledge exchange beyond the University of Cambridge-ILO partnership will take the form of policy briefing papers and presentations to key stakeholders.

The ILO's youth employment programme has long been engaged in building knowledge and understanding on youth labour markets. The ILO has a particular interest in better understanding of which types of policy and programme initiatives are most suited to which contexts, to promote the integration of young people into decent work. This doctoral programme is an integral part of knowledge building efforts within the ILO, which aim to better serve constituents in providing up to date evidence-based advice on which types of youth employment policy and programme initiatives are appropriate in which circumstances.